Cartilage Regenerative Medicine - Harnessing Multimodal Label-free Imaging-based Bioanalysis to change cartilage repair

Label-free, sensitive, non-destructive, non-invasive, high-resolution molecular visualisation has received considerable attention in biomedicine. Imaging and diagnostics typically require stains or labels to be attached to molecules of interest to visualise them and understand biochemical phenomena. Though tremendously useful, labelling can perturb natural phenomena and due to photo-bleaching of labels, this is not conducive to clinical applications or prolonged monitoring in vivo. Moreover, the use of labelling and any other potentially disruptive process is undesirable for any cell-based therapy. Imaging techniques based on Raman spectroscopy such as Coherent anti-Stokes Raman spectroscopy (CARS), together with second harmonic generation (SHG) microscopy provide an excellent alternative and allow imaging of biological systems in their natural state without any perturbation. These will be the main microscopic techniques employed in this project and are already well established within the team. The development in the project will be in the area of rapid computational analysis (for example using Artificial Intelligence) for real-time imaging and to robustly establish a method for in vivo analysis, directly (in situ) inside a living system.

Stem cell culture and bio-engineering strategies to generate cartilage tissue are established within the team (Jonnalagadda et al https://doi.org/10.1039/C7LC01195D; Li et al https://doi.org/10.1039/C4LC00956H and https://doi.org/10.1177/0885328214548604); in this project we will explore their growth, regeneration and therapeutic potential by in situ monitoring in a living system. We will use tissue scaffolds and bone defects within a chick embryo chorioallantoic membrane (CAM) model (see our recent review Marshall et al 2020 https://doi.org/10.1177/2041731420942734) developed by the team as our living biological system. Cartilage cells will be grown or neo-tissue implanted and then monitored in situ for temporal evaluation of growth and regeneration using the above stated non-perturbative state-of-the-art multimodal label-free imaging approaches. Ultimately, the project will bring about a step-change in the assessment of cartilage bioengineering approaches propelling them towards their clinical translation.